Creative Edge: Using AI to Identify and Align Graduate Skills Development with Creative Industry Job Requirements

At GTI our mission is:

* To support students with career guidance, skills development and graduate jobs;

* To help employers reach and hire early careers talent;
* To enable universities to deliver world-class careers services and successful graduate outcomes.

Inherent in this is an understanding of the skills requirements that employers look for in graduates, and how these requirements differ/overlap between various industry sectors.

Using new AI technologies and advanced propriety statistical algorithms, we will categorise and catalogue the human and transferable skills requirements, and the technical skills requirements, necessary to develop careers in creative industries.

The outcomes of this project will:

* support GTIs mission
* underpin the future development and growth of the UK creative sector
* strengthen crucial regional and national labour markets and relationships between universities and creative sector employers

* identify and inform on skills needs and skills gaps in both the education system outputs and labour markets
* provide pathways into rewarding and successful careers in the creative sector for UK students and graduates.